RElease of Stains at Ultra Low Temperatures (RESULT)

"The aim of this project is to develop non-fluorocarbon textile finishes which prevent oil and water-based staining and reduce the average laundry washing temperature required to remove grease and dirt from soiled clothing without encouraging the growth of bacterial odour.

The project brings together a multinational UK based, research focussed, global leader in sustainable chemicals, a large innovative UK based producer of textiles, one innovative SMEs and a leading UK university with a reputation for excellence in textile technology."